UK Systems-NET - enabling a strategic and long lasting alliance to provide coordination and capability shaping in systems engineering

Systems Engineering is concerned with systems thinking and taking a systems approach to the transformation of the UK's manufacturing and service industries. It brings together high-value engineering disciplines whose products could deliver a step change in business benefit and provide the urgent transformational changes/new approaches needed by industry in order to survive and secure a competitive edge. Unfortunately, technology alone cannot provide the answers - instead systems engineering has the potential to deliver innovative solutions through the integration of people, processes, technologies and business practice.

The term 'Systems engineering' is used here, to indicate the broad area of relevant research including complexity science, systems science and systems engineering, and has deliberately steered clear of a precise definition. Systems engineering spans the fields of aerospace, automotive, biological systems, built environment, construction, cyber-security, defence, energy, environment, healthcare, homeland security, manufacturing, rail, security, transport, utilities (gas electricity & water).

Whilst aspects of systems research in the UK are broad, multi-disciplinary and vibrant, it urgently needs to develop coherence, leadership and focus to stay ahead of competition from other countries. In order to improve the UK's standing in the field, the UK urgently needs to develop more potential future leaders (both in academia and industry).

The proposed systems network (Systems-NET) will enable a strategic and long lasting alliance with a view towards providing coordination and capability shaping of systems engineering within the UK as well as fostering development of future academic and industry leaders. Systems-NET is founded on the need to focus basic research at TRL 1-4, complemented by a strategically defined portfolio of network activity in applied research and technology transfer, building upon work of the EPSRC systems workshops within the EPSRC landscape of developing capability, shaping leaders for the future and formulating Grand Challenges for the UK's research community. The plan is to deliver a transformative route to safeguard long-term sustainability of systems engineering in the UK.

Potential impact
Systems engineering provides the means to retain and grow competitiveness in a challenging market place in order to deliver the necessary innovations in products/services. The inherent complexities associated with today's systems make their development, evaluation and eventual production more challenging than conventionally engineered products. Realisation of more products in a shorter timescale will directly support both national and global economic growth but also ultimately contribute to improved public finances through reducing the escalating long term costs associated with development of complex systems.

The establishment of a UK network based on systems engineering research will assist in attracting inward investment to the UK from product developers who are suffering from a global skill deficit. It will create skilled employment opportunities and boost product, technology and knowledge based exports. The network will have many levels of economic impact through supporting the growth of high value industries through their adoption of systems engineering. Key industrial collaborations will assist UK located large companies and SME's in understanding the commercial value of systems engineering and other enabling technology products, product development, and in developing cost effective manufacturing approaches.

The technological impact to improve product development and manufacturing process will be rapid as Systems-NET builds on the momentum and work established with partners under our current engagements in systems. The economic benefit will build over the first few years as technological and methodological development enable industrial partners to meet milestones, reduce risk and therefore attract investment. We anticipate the Systems-NET's activities will have visible impact in this area within five years through traceable contributions to key product successes in this emerging industry.

The clear economic and policy impacts will only be realised if Systems-NET transforms the product development and manufacturing status of the UK's manufacturing and service industries. We are in a unique position to achieve this through developing an internationally competitive lead by establishing industry informed Grand Challenges for systems research and cross-sector engagement of focussing academic teams on solving real problems presented through our industrial collaborators. This momentum will ensure early impact from Systems-NET. The Systems-NET Steering Group will ensure continued impact by representing the voice of industrial stakeholders and guiding the research, as well as providing a direct route back to industrial application. Consequently, the impact of the network will be in three key areas and fits perfectly with EPSRC's landscape of developing capability, delivering impact and shaping leaders for the future. The reports 'National Infrastructure Plan' and 'Systemic Risks and Opportunities in UK Infrastructure' identify significant opportunities for the systems engineering community with some £250 billion in the pipeline for infrastructure over the next decade.

Policy forming and regulatory bodies will benefit from Systems-NET's industrially informed influencing studies and workshops. Public policy will be influenced by the preparation and dissemination of evidence documents to key stakeholders and by active participation by Systems-NET partners in key national and international fora and networks.

National Infrastructure Plan 2011, - HM Treasury Infrastructure UK, The Stationery Office Limited, Her Majesty's Stationary Office
Systemic Risks and Opportunities in UK Infrastructure, Frontier economics, January 2012, Frontier Economics Ltd, London